Quantum Machine Learning

Investigate the use of quantum computers to complete tasks in machine learning. A particular focus will be the translation of tensor networks used in classical machine learning to quantum computers. It is anticipated that insights from the classical and quantum simulation of quantum systems using these methods will lead to new ways of training quantum machine learning circuits and how to deploy them on different computational systems.